(Re)sounding Jerusalem: Power, Piety and Performance in Late-Ottoman Jerusalem (1850-1920)

[T]he cannon [of Ramadan] was placed on the rooftop of David Castle in Jaffa Gate. When it was fired,
particularly at night, it shook the entire city, and the sound could be heard anywhere because of the cannon's
elevated location. (Tamari and Nassar, 2014:139)
[W]e were all in the greatest dread of Wednesday, February 6th, which was the day appointed for the deed
[Beiram] [...] Every knock at the door, or the firing of a cannon, made me think our time had come. (Barclay,
1883:286)
These two small excerpts offer readers contrasting reactions to the 'Ramadan cannon' of late-19th
century Jerusalem.1 The first entry is from the diaries of Wasif Jawhariyyeh (Tamari and Nassar,
2014), often called the 'the storyteller of Jerusalem' thanks to his prolific writings of life in lateOttoman Jerusalem. His accounts reveal the intimate sonic familiarity that he and many others
shared with the urban fabric of the city. Jawhariyyeh's diaries more generally provide an
acoustemological constellation of late-Ottoman Jerusalem (Feld, 2016); a detailed insight into
sonic events that constituted a form of cultural knowing for the city's residents. The second extract
offers another history - that of the colonial British presence in 19th century Jerusalem. This
account is taken from the letters of Lucy Barclay, wife of Joseph Barclay, the missionary Bishop
in Jerusalem for much of the late-19th century. Like Ronald Radano and Tejumola Olaniyan
(2016:4), I see this extract as a way in which we might comprehend 'the narratives of modern
western empires [...] in which audibility conspicuously involved [listening] interventions carrying
real consequence in social and cultural activity'. In the extracts quoted above the Barclay
household, unfamiliar with the practices of using gunfire at major religious feasts, hear the cannon
as being indicative of an attack, when, in actuality, it was quite the opposite. I open with this
vignette to illustrate the audible histories and discrepant experiences (Said, 1994) that are made
apparent in combining colonial and native accounts. In other words, these two extracts, when read
through a Saidian lens, contrapuntally (Said, 1994:66), illuminate an acoustically rich understanding
of Late-Ottoman Ramadan practices: in one sense, a sonic marking of territorial power, in another,
an acoustic instrument for regulating iftar